Club Veg - Increasing vegetable consumption

We are a food and drinks company that are looking at launching a range of innovative new vegetable based drinks and snacks. We are looking at exploring new ways in which we can package and deliver our products to consumers.